Newcastle University and Age UK North Tyneside

To embed understanding of the design delivery and marketing of support for older vulnerable people with dementia through the remodelling of a suite of coherent services